Business case for powertrain tier 1 scale up

This feasibility study is focused on the investment case and supply chain opportunities in the manufacture of powertrain systems and subsystems for hydrogen fuel cell electric powertrains for heavy-duty vehicles.

Arcola Energy as the UK's leading developer of fuel cell electric powertrains will work with strategy consultancy E4tech to carry out market analysis of the heavy duty sector and the position of the UK in the global hydrogen and fuel cell supply chain.

In parallel the National Composites Centre, acting as the gateway behalf of the wider catapult network, will identify supply chain and R&D opportunities for the supply of subsystems meeting the requirements of powertrains for this sector. This is expected to lead to partnerships and further R&D in batteries, fuel cells, hydrogen storage, power electronics and traction motors and drives.

The main output of the feasibility study will be a business plan and investment case for Arcola Energy as the basis for seeking investment to support scale-up.

The study will also produce a public report for dissemination identifying the technology requirements and market value for key powertrain components. This will be shared to support APC roadmapping exercises and to provide a market signal to potential suppliers.